Smart Emissions Analytics With Integrated Shipping Evaluation (SEAWISE)

The SEAWISE project is developing an innovative digital solution to help ship operators and ports reduce greenhouse gas emissions and improve air quality through more intelligent decision-making. The maritime industry faces increasing pressure to reduce its environmental impact while navigating complex regulations but currently lacks accessible tools to measure and manage emissions effectively.

Our digital platform will connect to ships' existing systems to collect operational data and combine this with information about ports, weather conditions, and shipping routes. Using advanced computing techniques, SEAWISE will create a digital model (or "digital twin") that can calculate the full environmental impact of different operational choices in real-time.

When fully developed, the system will provide ship crews and port operators with easy-to-understand recommendations for reducing emissions through optimised routing, better speed management, and improved coordination between vessels and ports. The platform will also simplify regulatory compliance by automatically generating the required emissions reports.

SEAWISE is particularly innovative because it makes sophisticated environmental assessment accessible to maritime operators without requiring specialist expertise. Rather than providing only retrospective analysis, it delivers actionable insights when decisions need to be made. The system is specifically designed for maritime conditions, functioning even with intermittent connectivity and across different vessel types.

Initial analysis suggests the SEAWISE platform could help reduce emissions by 8-13% in the short term through operational improvements alone, without requiring physical modifications to vessels. By making environmental performance visible and actionable in day-to-day operations, SEAWISE will contribute to the UK's maritime decarbonisation goals while enhancing operational efficiency for the shipping industry.